William Blake and London: The Artist Visualising Jerusalem

Blake was an unmistakably urban, and emphatically a London, poet and artist. His representations of the
metropolis, however, constantly shift in his work: at points the city is the eternal 'City of God', and at others a
chaotic series of disconnected processes. This variety is reflected by contemporary London's drastic material
changes ensuing from its commercial expansion, and by the proliferation of contemporary visual
representations of the city. Examining Blake in the context of London's visual print culture, this research will
produce distinctive new insights into his prophetic works, focusing in particular on areas that have been underresearched:
London prospects; gateways and boundaries; and the city as process.
Drawing on archival collections (i.e. British Museum, Metropolitan Archives, Society of Antiquaries) this PhD
will trace across Blake's oeuvre how his interactions with his city, as embodied in his texts, were mediated by
contemporary religious, economic, and especially visual cultures. While much critical work (e.g. Michael) has
approached the city in Blake's works, his engagement with visual print culture representations of London
remains under-explored. This thesis will show how the various iterations of London encountered by Blake
manifest themselves in his representations and conceptualisations of urban spaces. Blake's glimpsed utopian
cities will be related to the Christian concept of the 'City of God', and his alienated urban spaces to the idea of
the city as a series of material and economic processes. This new approach to Blake ties into recent
scholarship (e.g. Myrone) which locates the birth of the modern artist in early eighteenth-century London, and
puts Blake's work into dialogue with Marxist critics Lefebvre and de Certeau for the first time. Its focus on print
culture also takes Blake's relationship with his environment in fresh directions, exploring how his works fits into
contemporary attempts to process and visualise the sprawling city.